Blockchain-based Cattle Tracking and Transparency System

Curious about where your beef comes from? We're building a revolutionary system that uses blockchain technology to track each cow's life journey, offering complete transparency from farm to fork.

Imagine knowing the origin of your beef, from the farm it grazed on to its feed and vaccinations. Our secure system records every step using tamper-proof blockchain, fostering trust in ethical sourcing.

Consumers today demand transparency in their food. This system empowers you! Just scan a QR code and access data visualizations showcasing the ethical and sustainable practices behind your beef.

Here's how it works:

* Unique ID: Each cow gets a unique barcode for easy identification.
* Secure Tracking: Farmers use a mobile app to record data securely on the blockchain.
* AI Insights: Artificial intelligence analyzes data, identifying any anomalies and ensuring data accuracy.

This project benefits everyone:

* Consumers: Make informed choices based on clear data.
* Farmers: Gain recognition for ethical practices.
* Environment: Promote sustainable cattle production methods.
* Food Chain: Enhance safety and prevent fraud.

Join us in building a future where trust and transparency guide your beef choices!